LevelTech: the world's most sophisticated ratings system for points-based sports

LevelTech was founded to meet enormous demand from athletes, clubs and federations for accurate sports ratings solutions that drive engagement and community building. We have developed the global rating system for squash, SquashLevels, used by World Squash Federation and Professional Squash Association, with a player's SquashLevel the universal standard reflecting how good they are. SquashLevels has created a "global phenomenon" (WSF) that has renewed enthusiasm in squash, with 23k active users.

LevelTech's rating system is the most sophisticated in the world: the only system based on behavioural and mathematical modelling. It is also uniquely dynamic, with players returning to the platform after every result to see meaningful level changes; and inclusive, with players of all levels, from beginner to pro, rated using the same system.

We are being contacted by athletes, clubs and federations of other sports, including tennis, badminton and padel (the world's fastest growing sport), requesting similar solutions: with players drawn by the potential of LevelTech to track their performance, provide guidance and motivation, and increase enjoyment through social networks; clubs and foundations drawn by the potential to deepen relationships with players and grow networks of highly engaged athletes; and brand and sponsors drawn by the huge engagement opportunities.

This project will develop the new modelling capabilities we need to expand into other points-based sports, including being able to rate doubles players for the first time. The project takes places across parallel technical workstreams alongside a real-world trial with Padel4all, with trial results feeding our models.

Outputs will include:

* 15-20 behaviour cases for padel and doubles.
* Mathematical models for padel and doubles.
* Dynamic, highly accurate ratings engine, combining behavioural and mathematical modelling, weighting, automated calibration and full inclusivity.

The project will deliver significant wider impact, e.g., increasing participation and reducing impact of physical inactivity.